Feasibility assessment of anti-fog surface coatings for home appliance applications

The surface engineering and advanced coating industry in the UK has made considerable advances in the

modification of the surface energy of plastic for diverse applications such as anti-icing in aircrafts, self-cleaning

windows and anti-fog safety glasses. The objective of this project is to evaluate and tune a range of surface

coatings and treatments on plastic that have been developed for these applications and assess their feasibility

as anti-fog coatings for use in a home appliance application. This could have benefits to the energy efficiency and food safety as well as an improved aesthetic effect.